Sandtable Simulation Services Prototype

The UK media landscape has undergone a massive transformation in the past ten years. It is
more fragmented than it has ever been, more complex, and faster-changing. Information
sources that are important today may be useless next week. Ideas that are popular in the
morning may be old hat by the afternoon.
For anybody who wants to be heard by the UK population - advertisers, governments and
charities alike - this fragmentation, complexity and dynamism create a real problem. Knowing
where to place messages, and how much to spend doing it, is much more difficult.
Sandtable has developed a computer-based technique for simulating human behaviour that can
help to address this difficulty. We have developed an engine on which to run computer
simulations of populations, their attitudes, their interactions and how they behave, and the
influences on their behaviour. We have also, in an earlier SMART grant project, developed a
platform for building confidence in our simulations, by allowing them to be run repeatedly,
with varying inputs, so that the relationship between input assumptions and emergent
behaviour becomes clearer.
We have shown this platform, which we call our validation platform, to our clients and our
partners, and have used it to solve planning problems they have been trying to address. We
have shown that the technique is of value.
However, in order to realise the value of the technique in a real-world context - supporting the
planning activity of advertisers, governments or charities - a number of significant challenges
need to be dealt with. Results need to be delivered much faster. Simulations need to be bigger.
The technique needs to fit with the way planners and analysts work. Many people need to be
able to use it at once.
The objective of this project is to overcome these challenges by working with marketing
planners and their clients to design and build a prototype service and test it in a real world
context.